University of East London and Intelligent Voice Limited

To enhance video conferencing by combining Augmented Reality, Automatic Speech Recognition, Natural Language Processing and GPU-accelerated cloud processing to provide a more natural communication with each meeting participant’s avatar superimposed into the user’s real-world view.